Mendips .....Manufacturing Emissive Nanotechnology Devices in Polymers

The aim of the MENDIP’s consortium is to create a sustainable controlled pilot manufacturing capability for the production of a range of OLED devices. The Mendips consortium will evaluate, procure, facilitise and commission a state of the art pilot production facility for the production of both small molecule and polymer light emiiting device technologies.
The system will be utilised to investigate some of the challenges faced by industry in scaling up the technology. Polymer OLEDS are fabricated by the coating of extremely thin layers (